Side Ridge Injection (SRI)

THE PROBLEM: Two key issues surround nematode pest control in potato crops:- (1) Increasingly restrictive regulation of chemical nematicides. (2) Their current application in granulate form, makes their climate-dependent active release in localised subsoils difficult to control.
THE SOLUTION: ECOspray has developed natural (garlic oil) polysulfides as environmentally benign nematicides. Target Set Technology Ltd have engineered a unique soil side ridge injection (SRI) technology able to deliver such liquid nematicides. UEA has methods to analyse polysulfides in complex soil samples.
OBJECTIVES: (i) Optimise SRI technology for the localised sub-soil delivery of liquid polysulfide nematicides into side ridges at the time of planting and beyond; (ii) validate this with a substantial body of field trials data; (iii) use this data to support applications for regulatory approval.
INNOVATION Technology offering localised & temporal control of nematicide delivery in the soil